Hayche Corona Office Furniture

**Project Vision** - The purpose of this project is to create new furniture solutions that minimise airborne transmission within office related environments, with a refined design approach and competitive price points, with the overall aim of providing a safer, healthier, flexible and enhanced way of working within such environments and thus being able to have a positive impact on public health conditions and the reactivation of the UK economy after COVID-19\.

**Key Project Objectives -** Our aim is to research, design, product develop, prototype, test and have market ready 3 different innovative solutions for office furniture. These include a Task Chair, Desk System and Retractable Wall. Each of these products will provide sheltering, flexibility, privacy and easy cleanliness, while maintaining competitive price points and normal operational and functional qualities. In addition there will be a strong focus on environmentally sound materials and simplicity of manufacturing, assembly, transportation and maintenance.